230189 VBHCPioneer: advanced high value care

Europe's healthcare systems are unsustainable. If no solution is found, the cost of healthcare is expected to double by 2050\. The future of healthcare hinges on value-based healthcare (VBHC). However, a lack of awareness and knowledge slows down the implementation of VBHC. To ensure successful adoption globally, robust programs to teach VBHC concepts to health professionals are urgently needed. VBHCPioneer is an impactful high value care module to skill, upskill and re-skill the existing healthcare workforce in the field of VBHC transformation. VBHC experts, patient champions and educational specialists from across the globe will collaborate to create an engaging, multimedia module which will be integrated into the EIT Health Academy platform. This will help raise awareness and educate current and future professionals. Through this module, we will inspire the next generation of VBHC pioneers to stimulate change, deliver new solutions and drive much needed system change.